Immune responses to SARS-CoV2 cause activation of platelets, resulting in thrombosis, which can be ameliorated by re-purposed drugs

Severe COVID-19 infection is associated with the formation of blood clots in the lungs and other organs which dangerously compromise their functions and contribute to mortality of this disease. Platelets are blood cells that trigger blood clotting following an injury, and while abnormal platelet function is associated with thrombosis, the role of these cells in triggering COVID-19-associated clotting is uncertain. In this study we will determine whether changes in platelet function accompanies disease progression and recovery.
The serious symptoms suffered by COVID-19 patients are associated with an exaggerated inflammatory response. We hypothesise that this leads to activation of clotting within the blood vessels of the lungs. Importantly the control of clotting and inflammation involves similar processes and proteins within platelets and immune cells involving molecules that may be controlled using drugs that have been designed to control immune responses.
Our preliminary experiments have revealed a mechanism which may explain why some patients appear to be particularly predisposed to serious effects of COVID-19 infection while others are relatively unaffected. Antibodies again the virus formed in seriously ill patients appear to be abnormal (pathological antibodies). These stimulate enhanced immune cell function, which may initiate inflammation of blood vessels. Importantly, we have found that these antibodies also stimulate enhanced platelet clotting.
This study will be incorporated with an ongoing clinical trial to test the benefits of repurposing drugs that are designed to target the over-active inflammatory response to virus seen in severe infection through inhibiting enzyme proteins that are also important for the regulation of platelet function. Importantly, we have shown that one drug in our trial, fostamatinib, targets the effects of pathological antibodies on platelets, and prevents them from enhancing platelet clotting. We will therefore assess whether drugs that target the effects of these antibodies reduce platelet function in patients, in comparison with patients receiving standard treatments, and examine whether potential benefits of these new treatments are associated with diminished platelet function.
The outcomes from this study will establish whether abnormal platelet function lies behind life-threatening COVID pathology, and whether use of drugs that target both the platelet and immune responses to the virus offer promising therapeutic options. If successful, drug repurposing would offer the potential for rapid impact on patient outcomes.

Technical abstract
Severe COVID-19 infection is associated with thrombosis in the lung, heart, kidneys and other organs, and is likely to contribute substantially to the high levels of mortality and morbidity in these patients. Whether abnormal platelet function accompanies disease progression is unknown. We will use deep-phenotyping approaches combined with established multi-parameter analysis to determine whether platelet function is altered in patients upon hospital admission, if this changes through disease progression, and whether levels of change correlate with disease severity. This will be incorporated an interventional study (MATIS) designed to test the benefits of repurposing drugs that target signalling proteins expected to diminish the inflammatory response to virus, which is proposed to lie behind severe disease pathology. These targets, the kinases Syk and Jak, also regulate platelet function. We will therefore also assess the impact of drug administration on platelet function, in comparison with standard of care, and establish whether potential benefits are associated with diminished platelet function. Preliminary data indicate that abnormally glycosylated antibodies produced early in COVID-19 infection enhance platelet function through stimulation of the platelet IgG receptor. We will therefore also determine whether immune-driven activation of platelets (thrombo-inflammation) is inhibited by the licenced Syk and Jak inhibitors.
The outcomes from this study will establish whether abnormal platelet function lies behind life-threatening COVID pathology, and whether use of drugs that target both the platelet and immune responses to the virus offer promising therapeutic options. If successful, drug repurposing would offer the potential for rapid impact on patient outcomes.